StyleAbility

Shopping for clothes should be enjoyable, and easy, whether you're 18 or 80\. But there is a problem in today's crowded e-commerce landscape, finding the right item can be frustrating, and this leads to high returns and waste. This is a very evident problem for customers, retailers, and the environment.

When shopping online, choosing the right size is a struggle for us all, but people with specific dressing needs cannot discover, browse and shop for stylish clothing according to their requirements. StyleAbility will revolutionise the fashion discovery experience for individuals with specific dressing needs due to a disability or getting older.

Our mission is to personalise the online buying experience for underserved and overlooked consumers, and make it easier to discover and shop for clothes with mainstream retailers that work in terms of style and functionality. By developing a solution that integrates aesthetics with practical dressing requirements it will empower shoppers, help reduce returns and drive profitable growth for retailers.
Through connecting to knowledge with intelligent searching based on functional dressing detail we help consumers find garments, and we also help retailers access customers. Ultimately it will make online clothes shopping easier for people of all abilities and ages.